Making menswear: crafting a modern heritage model for slow luxury fashion

This research will address the underrepresented knowledge of heritage tailoring
in India which is gradually languishing. Working with a small group of craftspeople I
propose to develop a making research methodology and resource that honours the
heritage knowledge of indigenous craftspeople. The research will also question
understandings of masculinity through reinterpretation of folk male garments within the
discourse of identity and queer theories. Supported by the research partner Craftspace,
the project will work with a group of non-heteronormative creative critical consumers in
India and/or the Indian diaspora in the West Midlands, UK to prototype 3-5 speculative
garments to explore how gay men might use heritage knowledge to negotiate diverse
subject positions through dress. Much of the originality of this research resides in the
bringing together of indigenous, heritage textile knowledge with creative explorations of
non-heteronormative identities through dress.
Supervisory team
Prof. Fiona Hackney and Dr Elizabeth Kealy-Morris will be the MMU academic
supervisors. This PhD is conducted under the NWCDTP scheme and, as such, is fully
funded and will include a partner: Craftspace, and a non-academic supervisor on the
team, Director Craftspace, Deirdre Figueiredo, MBE.Overview of literature related to my topic:
Awareness of the significance of slow fashion, decolonization of design, material and
cultural sustainability, and the value of Indian heritage crafts has grown in recent time
(British Council Crafting Futures India, 2021-23; 200 Million Artisans, 2023; Sethi, Crafts
Revival Trust, 2019). In the context of artisanal textiles, however, the focus has principally
been with the employment of women and girls (Edwards, 2018). While drape clothing in
India has been studied extensively (Chishti, 2010; Border and Fall series, 2017), the
distinct heritage approach of garment construction, particularly for men's clothing in the
regions and within specific communities has been largely ignored (Shan and Banga, 1992;
Varadarajan, 1999; Welsh, 2013; Ghai 2014; West and Gosh, 2017). Moreover, with a few
notable exceptions (Varadarajan, 1999; Ghai 2014), the existing literature (Goswamy,
1993) understands making through sample deconstruction rather than focusing on the
particularities of 'process' and consulting those who 'make' the garments. Unlike western
models of clothing construction where dart manipulation is a key element in forming
structure, silhouette, and shapes (Nelms, 1976; Shoben and Ward, 2010), darts are rarely
found in such Indian men's clothing as the upper garments: Chola-Dora, Choga,
Angrakha, Lucknowi kurta, Kediyun, Bandi, Mirjai etc. Traditional stitched garments
instead derive from the proportion of the body, whereby customized measurement
determines the cut and sew of fabric and fit - an Indian slow fashion equivalent of English
Savile Row tailoring (Crewe, 2017). Post colonization of India, and further with urbanization men's daily-wear traditional men's
clothing is fast reducing as a ritual wear (Tarlo, 1996). The western male clothing adopted
by most Indian men (Gupta, 2016) is often seen as both a symbol of power and
masculinity, now adopted as a daily wear across urban India. Fashion designers have
further stigmatized heritage men's clothing, such as kediyun and angrakha by visually
adapting these styles to women's clothing. The research will examine the changing idea of
masculinity in the context of heritage garments. This study will investigate the method of
making men's clothing employed by local, place-based indigenous tailors, through
participant observation field work and semi-structured interviews to better understand the
tacit knowledge and intangible heritage of their practice.